Dielectric Metasurfaces for Enhanced Nonlinear Generation and Control of THz Radiation

Lying just beyond the range of the highest frequency electronics, THz frequencies promise a range of new technologies including increased bandwidth for telecommunications, medical imaging, and spectroscopic sensing, to name a few. For such capability to be embedded into the next generation of portable devices such as mobile phones, substantial technological breakthroughs are required in terms of developing the necessary chip-scale THz photonics componentry. This research will investigate applications of III-V dielectrics for nonlinear THz generation by exploiting engineered geometries on a subwavelength scale, for example nanowires and non-radiating anapole resonant modes. There will also be scope to investigate improved nanostructures for creation of metasurfaces with improved bandwidth performance. Several gaps in the relevant theory exist in the literature (for example applicability of the usual nonlinear optical susceptibility tensor model in the case of broadband pulses) and there may also be scope to address these.